Enhancing engineering innovation through AI

The project, led by JointEffort.io and Durham University, alongside the Black Country Innovative Manufacturing Organisation (BCIMO) supports improving productivity within the transport and logistics sector.

This project focuses on supporting BCIMO's Clean Futures Accelerator and their development and commercialisation of sustainable technologies for transport.

We will enhance collaboration efficiency within the rail industry by integrating advanced Artificial Intelligence (AI) technologies to transform the way organisations, including SMEs, route-to-market partners, and investors, discover and collaborate with one another. Our platform will also feature advanced analytics to provide ongoing insight into the effectiveness of collaborations and investments, aiding stakeholders in making data-driven decisions that enhance productivity and strategic outcomes.